Cryptographic data tool to reduce carbon emissions of Electric Vehicles - computer simulated feasibility study

ZKTrust will reduce the carbon emissions of electric cars. It does this by removing a significant barrier to EVs sharing data with the Grid. This enables a more coordinated system that wastes less energy and can transition to 100% renewable energy faster.

If EVs communicate well with the Grid (and EV charging stations) they can help to decarbonise our electricity. More charging can be done when the sun shines and the wind blows. But if EV's cannot communicate well with the Grid, then they become the country's largest unpredictable load. Balancing them requires more gas power and EVs increase the carbon intensity of the UK's electricity.

So getting EVs to communicate well with the grid reduces carbon. But the data EV's need to communicate is highly sensitive: location, charge status, destination, and ETA. This data can't afford to fall into the wrong hands. Cars could be stolen to order, houses burgled, and people stalked.

Today's solution is the hierarchy of trust - a chain of passwords from headquarters, down to the devices. But sharing data in this way with 'trusted organisations' risks data leaks. In June 2023 Shell Recharge's EV charging stations leaked millions of customers'; names, phone numbers, and home addresses \[TechCrunch,2023\].

Indeed any hierarchical organisation or structure necessarily embeds "single point of failure" risks where a security breach at any point compromises everything below it. Interconnected networks, by contrast, allow problems and attacks to be contained, without affecting the rest of the system. A 'Web of Trust' delivers this crucial robustness, which is a critical requirement for any trust-reliant infrastructure. Furthermore, a Web of Trust can accurately quantify the level of trust for any given actor, to a degree which hierarchies can not.

The deep tech at the heart of this project is a Zero Knowledge Web of Trust. Enabling the provider to maintain total privacy when sharing data, while simultaneously enabling the recipient to have trust in the data they receive.

Deep Origin's breakthrough will remove a major barrier to data sharing between EVs and those who could use it. In doing so, it will unlock dramatically more data from the EV's and enable the Energy Market to operate more efficiently. It will lessen the significant need for increased electricity transmission and distribution infrastructure. And it will enable EV's 'giant-battery' to act in a coordinated way to onboard renewables as fast and to the greatest extent possible.